Shifting Dynamics: Exploring the Evolving Relationship between Health, Education, and Productivity in an Aging Society -

Health and education are recognized worldwide as driving
factors for productivity. These variables were largely
studied between 1960 to 2000, a context, where the
median age was relatively young, and the improvement in
health and education contributed to increased productivity.
Today, the societal landscape is vastly different; the
median working age has increased due to better healthcare
and prevention and there is some evidence that
productivity decreases with age beyond a threshold age.
Hence, my question is whether the factors identified in the
earlier period as drivers of productivity still apply in the
context of an aging society and whether there are
differences in their impact. My PhD aims to analyse the
impact of these variables on the economy and evaluate
their consequences on productivity. The second aspect of
my research involves the analysis of these relationships in
regional scenarios, specifically investigating if there are
significant discrepancies within the same countries. The
research will be undertaken for several countries, the UK
and Italy, and may be extended to China, given its one
child policy. My research will involve a detailed
examination of health and skills supplies within the UK at a
regional level, working as part of a team for a project in
The Productivity Institute (TPI). I will also focus on health
delivery by the healthcare sector, comparing the UK and
the Netherlands, as part of an Economic Statistics Centre of
Excellence (ESCoE) project.